Ways in which AI can improve the quality of life of people with dementia

The research project is looking at ways in which AI can improve the quality of life of people with dementia. The project has three stages:
1- Understanding how the behavioural structure of cognitively-impaired people relates to standard cognitive assessments in order to generate passive diagnostics.
2- Building algorithms that can guide individuals in their daily activities in an automated manner.
3- Identifying deviation from normal behaviour and supporting the return to normality with the use of real-time cueing algorithms.